TaCT Tracking and Communication Technology

"Convert Technology Ltd. has identified a location, communication and networking technology platform based on Long Range Low Power Wireless Network (LRLP) for personal tags which is scalable, low-cost, and accurate. The novel use of this technology will enable personal communications and monitoring for vulnerable people, enabling greater independence and more active lives, whilst improving individual security and well-being.

Unlike GPS receivers (for location tracking) and GSM telephony (voice and data communications), low-power radio tags have low power consumption and battery life of up to 1 month. Location accuracy is possible to within 1m, both indoors and outdoors, specific to ground or upper (and lower) floors, over ranges up to 100m indoors and 1km outdoors. Unlike other location technologies, LRLP also offers a secure data channel to gateway and wider networks, over which voice communication will be implemented across the TaCT system, enabling a worn telephony device for the user.

The primary target market for this TaCT (tracking and communication technology) programme is the care home sector, enabling patient location, personal communications, well-being and health monitoring. TaCT addresses a critical need in the social care system for an integrated care and communication technology platform; with residential care concentrating into larger establishments, and more people living in sheltered domiciliary settings.

We propose to licence this technology to UK and non-UK companies and anticipate it leading to significant business growth of Convert Technologies. Our 12-month project addresses the Healthy Ageing challenge by adding location and health data monitoring to simplified personal communications, allowing older and vulnerable people to remain independent, in-touch and active. TaCT also provides system infrastructure to address the UK Public Health agenda for using personal data to improve health, well-being and preventing disease."